Visualising Molecular Doping in Conjugated Polymers

During my bachelor' degree thesis my research work has focused on the use and implementation of
spectroscopic methods for a complete electronic characterisation of particular fluorophores with
indacenic structure for biochemical applications, which eventually allowing me to become familiar
with the various microscopy techniques used. In particular UV-Vis, IR, FT-IR, ATR, Raman and
fluorescence microscopy. For the Master's degree thesis, I'm working on the preparation and
chemical-physical characterisation of gelatin microparticles for biomedical applications. The thesis
focuses on the optimization of the dissolution process of drug-loaded gelatin particles in a confined
environment, where once injected they can form a depot and release the drug at controlled times.
This gave me detailed knowledge of FE-SEM, SAXS and confocal Raman microscopy techniques.
Both of my theses have in common research into intelligent materials for biochemical applications
and their full characterisation that can bring out their application purposes. They have in common a
balance of theoretical study, creativity and innovative problem-solving research and instrumental
analysis which is then necessary to go and see with our own eyes at what we have thought and
imagined.
In the courses I've taken, I've had the chance to delve into a wide array of topics, encompassing both
theoretical and practical dimensions. This exploration has included hands-on laboratory activities
covering vacuum techniques, scanning probe microscopy, surface analysis techniques, as well as
in-depth studies on functional and engineered nanomaterials. Additionally, I've delved into the
examination and construction of ordered molecular systems.